Computational Aspects of Equilibria in Auctions

Auctions have been fundamental mechanisms for buying and selling commodities for centuries, and have resulted in some of the highest-grossing sales in the history of Europe, such as the 3G spectrum auctions in 2000 in the UK, the Netherlands, Italy, Switzerland, Germany, and Austria, or the Bank of England's Indexed Long-Term Repo (ILTR). These environments are now as prevalent as ever, as they are being employed for the sale of advertising space in ad exchanges by major companies like Google. In fact, the sale of ad impressions accounted for 58% of Google's revenue in 2022, for an amount of $162.45 billion [Sta24]. The significance of auction theory in economics is underscored by the three Nobel prizes awarded for contributions to the field (Mirrless-Vickrey in 1996, Hurwicz-Maskin-Myerson in 2007, and Milgrom-Wilson in 2020). The study of economic environments has been revolutionized in the last 30 years, with the involvement of research from the field of computer science. Founded in the fundamental principles of computation and approximation that typically underpin this research, computer science approached these environments with a fresh mindset and a different set of goals, i.e., rather than to merely guarantee the existence of good solutions, to actually find those solutions in a computational sense, or to evaluate their quality in terms of approximations to the ideal outcomes. One of the most common notions studied describes stable outcomes of the game, in which no player can increase her payoff by unilaterally changing her strategy - this important notion is called a Nash Equilibrium and was introduced in Nash's seminal work.
Perhaps the most celebrated result in this emerging field of Algorithmic Game Theory concerns the intractability of computing a mixed Nash equilibrium in general games. This challenges the assumption that such equilibria can be arrived at by rational agents, motivating the study of other solution concepts. Since then, the equilibria of games have been studied in great detail from the point of view of computational complexity. Given the strategic nature of auctions, where each bidder seeks to optimize their utility by adjusting their bid, determining the computational complexity of equilibrium computation in this setting emerges as a prominent objective within our research community and is the main focus of this project. We will consider various auction models and aim to characterize the complexity of computing stable points (looking at multiple kinds of equilibria). We will also study other properties these stable points might have.
At the same time, there is a novel line of work, motivated by the publicity of series of advertising auctions, that examines autobidding auctions, in which participants only specify some of their constraints, and their strategy is determined by "automated bidders" which bid against each other. Here too, there is a plethora of newly formed questions, computational and not, that we aim to tackle in this project, as well as foundational work that needs to be completed to study these recently established environments more effectively from the point of view of game theory. Finally, there are interesting questions from the field of online learning that we plan to investigate, considering how bidders choose to strategize in the aforementioned auctions and how the system consisting of all players will behave in the long run.